Do it yourself (DIY) probate

Trustestate is on a mission to transform the way probate is handled in the UK and address a crucial need in the legal sector. Every year, approximately 120,000 individuals file for probate themselves, but lack the guidance and tools to efficiently manage the complex process which can span 9-12+ months and over 120 hours of work.

Trustestate is performing a 12-month feasibility study to develop a prototype of an innovative Do-It-Yourself (DIY) probate tool and validate its effectiveness. Our DIY probate tool offers an intuitive user experience, integrates with government and other sources via APIs for streamlined data gathering, leverages AI to automate manual tasks, and provides comprehensive guidance to customers in simple language using AI. By doing so, Trustestate seeks to empower individuals during challenging times, allowing them to focus on healing and coping rather than navigating a convoluted legal process.